Human and synthesised speech structures: compositional approaches to analysis, generative methods and musical transformation

In recent years composers have been finding new ways to use speech as musical source material (Barrett, 2009) but synthesised speech as a source for instrumental music is relatively unexplored (Lane, 2006). Taking the sound qualities and structures of synthesised and human speech as a starting point, and writing with a sound palette of instruments and motors, I will develop new compositions using recent analysis tools (Nardelli, 2021) and audio neural networks. Performances and recordings alongside a practice-based thesis will extend the source materials, sound qualities, and musical transformation methods in the contemporary music field.